A New SQUID Magnetometer for Extreme Conditions Research

Magnetic materials are widely used in everyday life, from fridge magnets to recording media. Measuring the response of a material (the magnetisation) to an external magnetic field is essential for studies of magnetic and related materials. Magnetisation is measured by magnetometers and the most sensitive of these are based on Superconducting Quantum Interference Devices (SQUIDs). The University of Edinburgh contains groups working on a variety of materials such as multiferroic and magnetoresistive oxides, molecular magnetic solids, organic and single molecule magnets, frustrated magnetism, superconductors and quantum critical phenomena, and magnetic geomaterials. This research contributes to the discoveries of a range of new materials and greater understanding of fundamental physical and mineralogical processes. A new SQUID magnetometer is needed to facilitate our research, both to replace a 15-year old machine that is no longer reliable, and to extend possibilities for research at higher temperatures (up to 800 K) and magnetic fields (up to 7 T).Applying pressure to tune and change magnetic properties is an additional key feature of this proposal. The SQUID magnetometer will be located in our Centre for Science at Extreme Conditions (CSEC), where local expertise will be used to design and construct new pressure inserts. A novel, double-walled piston cylinder cell will enable extend the maximum pressure for this type of insert up to 3 GPa(approximately 30,000 atm.). We will also design and build a pioneering opposed-anvil cell using moissanite (silicon carbide) anvils, which are a good and inexpensive alternative to diamonds. This will enable state-of-the-art high pressure SQUID magnetometry to be performed at pressures of up to 5 GPa.